Innovative solution for improved handling of liquid digestate

"Anaerobic digestion (AD) of biowaste is an increasingly popular means of recycling organic materials to generate energy (biogas) & fertilisers. However, handling of the liquid digestate by-product of AD has been identified as a problem due to strict regulations; digestate has high biochemical & chemical oxygen demand, which can cause eutrophication. As 80% of AD feedstock is recovered as liquid, dealing with these large volumes can be extremely costly.
We believe there is a significant opportunity to develop a new technology which will enable us to improve digestate separation. The new concept will allow retention of valuable nutrients & reduce solid content of digestate liquid; enabling release of liquor to reed beds to reduce costs of liquid digestate handling.
"